Assessment of diet, gut microbiome, and plant detoxification in roe deer as a tool for forest management

This project will take an omics approach to assess diet composition, gut microbiota, and secretion of tannin-binding salivary proteins in woodland roe deer populations in to inform forest management strategies in Scotland